DriveWise

This is a collaboration between MSE International, experts in innovation in the Maritime industry and RED Scientific whose capabilities include delivering insight from data using mathematical techniques.

Maritime transportation is undergoing two transformations: decarbonisation of propulsion systems and de-crewing/automation (including remote / autonomous operation). This requires significant advances in condition monitoring (to improve the system availability and safety) and in system optimisation (to maximise reduction in energy use and carbon emissions).

A number of all-electric and hybrid-electric marine propulsion drivetrains are being developed to reduce emissions from maritime transport. This trend will accelerate as net-zero targets get more imminent and as IMO Marpol regulations are tightened. This creates business needs that are not yet being adequately met.

We intend to show the feasibility of using AI techniques to deliver actionable (by human or machine) insight from drive system data to meet one or more of the needs outlined above.

MSE have good connections with a number of manufacturers and operators of recent hybrid or all electric vessels. They will use these connections to gather datasets associated with the vessels' drivetrains including details of any associated problems (failures, degradations or other anomalies).

RED will then trial AI / ML techniques with the goal of showing that it is feasible to predict failures and degradations that may occur. We will do this by selecting a number of AI/ML techniques that have show promise in similar areas and trialing these with the data.

There is a suspicion not all data that may be useful for prediction is currently available, because the data is not collected or because it is not recorded. We may therefore produce hybrid data sets with synthetic elements representing the missing data. These will be generated using appropriate statistical techniques and engineering insight from the MSE network. We will be mindful of not creating circular proofs.

The project will deliver insight in to the data and techniques that are likely to offer the predictions required. This could lead to a further project to trial techniques on real vessels.